Nucleon Physics from Lattice QCD

The goal of this project is to improve our understanding of the structure of protons and neutrons by calculating, with the help of supercomputing clusters, their fundamental properties from Quantum Chromodynamics (QCD). Analytic calculations in low energy QCD are notoriously difficult and require uncontrolled approximations. High performance supercomputing allows us to perform the calculations without making uncontrolled approximations, through a program called Lattice QCD. This project uses Lattice QCD to calculate fundamental properties of the proton and neutron. Specifically, it improves upon how Lattice QCD calculations are done in a way that promises to reveal new information and generate results with greater precision than previously possible.

Potential impact
We develop new, and improve upon existing, techniques for constructing and analyzing correlation functions in Lattice Quantum Chromodynamics. A technique utilizing spatial moments of correlation functions will reveal new information about the shape of hadronic form factors with respect to momentum transfer. In particular, we are developing a direct approach for calculating the charge radius of any hadron. A technique related to the Feynman-Hellmann Theorem simplifies correlation function analysis and markedly improves the precision of calculations. These developments will benefit the lattice QCD community directly.

The wider nuclear and particle physics communities will benefit from an improved understanding of the fundamental properties of nucleons. Our recent calculation of the nucleon axial charge gA, based on the Feynman-Hellmann-inspired approach, reduced the uncertainty by which gA is know by more than a factor of 3. We plan to combine this approach with spatial moments and calculate the proton charge radius with a precision that will allow ab initio QCD to weigh in on the current experimental discrepancy. We also plan to merge both methods to calculate nucleon form factors relevant to direct dark matter detection experiments and improve our understanding of neutrino interactions with nuclei.